Reimagining the Pacific: Images of the Ocean in Chile and Peru, c.1960 to the present

Coastal communities around the world are facing significant challenges, both ecological (such as rising sea temperatures) and as a consequence of human activity (for instance through flows of migration). Chile and Peru have been identified as two of the countries likely to be most affected by climate change, with their fishing industries vulnerable to rising sea temperatures, and their coastal regions vulnerable to the El Niño phenomenon (intensified by climate change). This project asks how visual and audiovisual creative responses to these and other issues from Chile and Peru can help us to live well in changing coastal environments across the world.

Scholars working in the environmental humanities and the emerging field of oceanic studies have recently argued that in order to develop a more sustainable relationship to the world's oceans, we must understand the history and present of our responses to them. This project fills an important gap in this fields of enquiry, which has to date paid little attention to the Pacific coast of South America and has remained focused on European and North American contexts. The project's exploration of creative responses to ports as places of transnational encounter and exchange moreover responds to global concerns over how to adapt to increasing flows of migration. Coasts have long been viewed as spaces of exhibition and performance, where social change is particularly apparent, and while the Pacific Northwest of the United States of America has long been recognised as a hive of counter-culture and creativity, the diverse political traditions and cultures of Pacific ports such as Valparaiso and Callao has received far less attention.

Beginning in 1960, the date of a major earthquake and tsunami on the Chilean coast, this project asks how visual and audiovisual responses to the Pacific Ocean from Chile and Peru, from 1960 to the present, can shape a new critical understanding of how coastal communities respond to social and environmental pressures. The project analyses the production, reception and circulation of feature films (Patricio Guzmán, Javier Fuentes-León), video art (Cecilia Vicuña) and installations (Claudia Müller, Ana Teresa Barboza), among other forms of cultural production. It asks what changes are visible across the time period studied (1960 to the present), and shows how coastal cultural production brings to the surface lesser-known local, national and transnational histories.

The project also asks a methodological question: how can scholars of audiovisual media produce critical work that supports public engagement with ecological issues? This question is particularly important given the vital role that audiovisual media have played in recent years, whether in the form of television series or online video clips, in furthering public understanding of contemporary ecological challenges. One need only think of the influence of the BBC's Blue Planet II series on debates around plastic use in the UK.

The project's findings will be disseminated through several major scholarly publications. I will publish a monograph with a leading university press and a methodological article in a leading peer-reviewed environmental humanities journal. The PDRA will publish an article in a major peer-reviewed Latin American studies journal.

I will hold stakeholder workshops with local arts organisations and representatives of environmental NGOs in Chile and Peru. I will work with the Project Partner, the Centre for Cinema and Creation in Santiago de Chile, to develop the format of these workshops and to disseminate outcomes. Discussions at these events, along with a symposium on ecomedia and audiovisual research methods to be held in Bristol, will inform the design of a project website on which to disseminate examples of the material studied, and critical responses to it.

Potential impact
This project will benefit the following non-academic stakeholders:

1) Local arts organisations in Chile, Peru (Santiago de Chile, Valparaiso and Callao) and the UK

Arts organisations such as the Project Partner (Centre for Cinema and Creation, Santiago de Chile) and Monumental Callao in the port of Callao, Peru, have significant experience in mobilising visual art and audiovisual media as a tool for regenerating neglected urban areas and fostering community engagement on a range of issues. The stakeholder workshops will bring them into contact with academic researchers working on audiovisual media, port cities and the environment, with the aim of developing new creative and curatorial practice that aids cultural regeneration while engaging with ecological questions. Representatives from local arts organisations such as the England's Creative Coast project and the Pervasive Media Studio in Bristol will participate in the symposium on ecomedia and audiovisual research methods in order to generate new thinking around ecologically-focused cultural tourism in the UK. Local arts organisations will benefit from an increased international profile due to dissemination via the project website, and local impacts may include increased visitor numbers, and new creative and curatorial practices. Website hits and feedback questionnaires (both immediately after stakeholder events and 12 months later) will be used to determine the impact achieved in this area.

2) Environmental NGOs in Chile and Peru

The stakeholder workshops in Chile and Peru will foster new collaborative practices between local arts organisations such as Centro de Cine y Creación and Monumental Callao, and environmental NGOs (such as Defensa Ambiental and Terram). One outcome of these workshops will be a bilingual toolkit for audiovisual communication for environmental NGOs, to be hosted on the project website. Monitoring of downloads of the toolkit and feedback questionnaires (both immediately after stakeholder events and 12 months later) will be used to determine the impact achieved on the communications practices of NGOs in this area.

3) Municipal governments and residents in coastal communities in Chile and Peru

Members of cultural departments of the municipal governments of Valparaiso, Santiago and Callao will be invited to the project's stakeholder workshops, and will participate in discussions about how governments can work with local arts organisations to raise awareness of the challenges facing coastal communities among both residents and tourists. I will work with PolicyBristol at the University of Bristol to determine how best to disseminate potential policy applications to relevant stakeholders (e.g. via a policy brief on the project website). Feedback questionnaires (both immediately after stakeholder events and 12 months later) will be used to determine the impact achieved in this area.

Further information on impact activities is provided in the Pathways to Impact statement.